University of Leeds and Scaled Insights EMEA Limited

To develop and bring to market a personalisation insights platform to inform the design of personalised behavioural interventions in healthcare using Artificial Intelligence.